Queens University Belfast and NC Engineering (Hamiltonsbawn) Limited

To research alternative powertrain concepts and development of new innovative driveline solutions to meet legislative requirements and customer demand for off-highway vehicles.